Nyak Limited – Study, assessment and proof of market potentials and economics of organic perovskite solar cell technology

Cost and efficiency are yet the main barriers to widespread adoption of solar energy.
Commercially available solar cells, which are mostly Silicon-based, cost 0.70 £/Watt and have
efficiencies between 15 to 20%, far from industry's targets of 0.05 £/Watt and 30%,
respectively. Alternative solar cell technologies have recently been developed based on new
materials, such as perovskite solar cells which promise substantial cost reduction through
utilising inexpensive materials and low-cost manufacturing processes, whilst achieving
comparable or improved efficiencies. However, existing perovskite devices are yet expensive,
hence have not been exploited commercially. Nyak has developed a unique technology for
nanostructured organic perovskites, which promises significant cost reduction through
optimised materials utilisation and low-cost synthesis and device fabrication processes. Its
lower cost of manufacturing and higher efficiency will enable far greater applications to
become economically viable.